3Dprinted osmotic devices for the delivery of cells, drugs and vaccines

This is a PhD research project in Chemical Engineering. The project aims to combine newly synthesised polymeric biomaterials and the stereolithographic 3D printing technique to develop implantable delivery devices with delay times of 1 day up to several months. The device is engineered to deliver its complete payload at once, making it suitable for vaccination boosters, specific drug treatments or cell therapies.

The student has developed a photo-curable, biodegradable, tough elastomeric polymer that has been characterised thoroughly (thermomechanical properties, curing kinetics, rheometry) and can be processed both by (automated) dip coating and stereolithography printing. In the final year he is going to prepare tubes using these manufacturing techniques, and subject these to 1) burst pressure tests using a universal tensile tester and custom-made rig, and 2) in vitro delayed burst release tests, monitoring water uptake by weight and immediateness of the release of a dye by spectrophotometry.